Optimising renewable energy strategy for rail sites, in partnership with GCRE

**The Problem**

Rail operators face the challenge of meeting their energy needs while minimising CO2 emissions and reducing operational costs. With a growing focus on sustainability, rail sites are increasingly turning to renewable energy sources. However, balancing energy demand with renewable supply, particularly in environments with varying energy requirements, remains complex and difficult to optimise.

**Our Solution**

AtmoCore's smart energy modelling system integrates real-time energy consumption data with renewable energy production data from sources such as on-site solar and wind installations. Our platform models the optimal energy mix for rail depots and test tracks, allowing operators to balance peak energy demands with renewable supply and storage. This solution offers a detailed simulation of energy use, helping rail operators optimise their energy strategy while reducing both costs and CO2 emissions.

**Innovation at Its Core**

AtmoCore is built to seamlessly integrate energy data from multiple sources, providing a comprehensive, real-time overview of energy demand and supply. Our system can simulate different energy scenarios, enabling planners to assess the impact of renewable energy sources, energy storage options, and grid reliance. This data fusion and scenario analysis empower rail operators to make informed decisions about energy use, balancing cost efficiency with environmental impact.

**Benefits to the Rail Industry:**

* **Energy Efficiency:** AtmoCore helps rail operators reduce their reliance on grid power by maximising the use of renewable energy, cutting operational costs.
* **Sustainability**: By optimising the energy mix, AtmoCore contributes to reducing CO2 emissions and helps rail sites meet their net-zero targets.
* **Cost Savings**: The platform identifies the most cost-effective combination of renewable energy and storage options, providing significant long-term savings for rail operators.
* **Scalability**: AtmoCore's energy modelling system can be applied to rail depots worldwide, ensuring it meets the needs of a wide variety of rail sites and energy configurations.

**The Atmo Difference:**

Atmo brings extensive experience in energy data modelling from adjacent sectors, including previous successful deployments at Network Rail depots. Our expertise in integrating real-time data with predictive modelling ensures that rail operators can optimise energy use and meet sustainability goals efficiently.